Characterisation of elastomers used in drilling applications.

Schlumberger, the world's leading technology supplier to the oil and gas industry, are collaborating with QMUL to characterise the elastomer materials that they use in ground drilling applications. A modelling approach will be adopted to derive a suitable constitutive model, which can represent the elastomer components in a diverse range of numerical simulations. The elastomers are subjected to extreme environments including very large strains, rapid cyclical loading at huge pressures whilst undergoing extensive chemical exposure over a wide range of temperatures. The project will explore how to monitor the performance of these systems and predict the behaviour. The technological challenge will be to consider the complex interactions between mechanical and chemical degradation mechanisms.